Pupil Voice - Fast Start

**The Fast Start grant will fund development of a new tool,needed to support mental wellbeing for pupils in school, readying an exciting company,for profitable commercialisation with huge potential to improve the lives of hundreds of thousands of pupils**

PupilVoice is an integrated package of self-validating data and support for self-driven and school supported mental wellbeing care for pupils aged10-18 using reactive AI to generate real-time,personalised support.

PupilVoice is an innovative new product line and revenue stream.

Accessed through MindSafe,the UKs fastest growing digital wellbeing tool for pupils, PupilVoice offers a unique child-led digital approach.

Developed with children,schools,GP's with mental health expertise and educational psychologists,this digital technology fills the gap between current advice being given to children and young people on mental wellbeing and resilience and acting on that advice,in a supported way.

Current alternative options include worry-boxes,incident reporting over email, signposting and remote counselling.None offer structured,self-managed support to all children.They are not designed to be used at this scale and one-to-one services can have up to 200 days delay for a child to be heard.

PupilVoice has the potential to meet 80% of these lower-level needs remotely,with a remote, UK based work force.

PupilVoice integrates with school management systems and is entirely automated,scalable and reliable to meet the challenge of ever increasing need earlier.

Combining several new and existing, established support tools,developed by us, electronically,in one place PupilVoice will use self-validating data and precise analytics allowing schools to make evidence-based decisions on delivering appropriate support to pupils supported by safeguarding tools and simple Reactive AI driven support functions to support self-care.

Current state of the art alternatives are limited and cannot can meet this need for most children.

With this project we will take self-care in pupil wellbeing and school support to improve care to the next level.

This project will develop a new tool, incorporate anonymised reporting, safeguarding alerts, a whole school survey all with self-validation leading to Reactive AI driven personalised care support and integrate with the largest school Information management system in the UK, providing us with direct access to 75% of schools.

We have already proven the concept of accessing this through our self-developed platform, which now supports 25,000+ pupils.

With this new product we will be ready to commercialise the business, helping thousands of pupils across hundreds of schools, generating a considerable sum for the economy and creating high quality jobs in the UK.